Bioinstructive Materials for Chronic Wound Healing

About 10 million people suffer from Osteo Arthritis (OA) in the UK, that's 1 in 6 people and there are just over half of those suffering of knee OA. In OA and rheumatoid arthritis (chronic conditions that are onset by age, environmental factors and or genetics) there are problems with tissue inflammation, joint and eventual bone degradation in fingers, wrists and knees are key issues to tackle. In the clinic there is no cure and only lines of treatment to manage pain exist such as through the use of NSAIDS, corticosteroid as wound healing is a complex process, especially when dealing with chronic wounds. Ultimately surgical procedures are required for joint replacement and can cost as much as £18,000.

This research looks at finding a surgery free option that aims to stop if not slow inflammation and onset of degradation cascades, namely in the knee joint, to prevent the wounds from becoming chronic. Carrying on from work at the University of Nottingham in generating bio-instructive polymers that have anti-inflammatory and wound healing properties,1,2 this work aims to incorporating these polymers with alginates3 and hyaluronates to create a biocompatible
injectable drug carrier.

1. A. Latif et al, Advanced Materials, 2022, 36(43):2208364 10.1002/adma.202208364

2. V. Cuzzucoli Crucitti et al, ACS Applied Materials and Interfaces, 2021, 13(36),43290-43300 https://doi.org/10.1021/acsami.1c08662

3. A. Vegas et al, Nature Biotechnology, 2016, 34, 345-360 https://doi.org/10.1038/nbt.3462